Turning over a new leaf: Use of state-of-the-art phenotyping and genomics to breed for plant architecture in strawberry

Superior varieties are crucial for sustainable strawberry production in the UK. Production costs have increased far more than the price of the fruit produced, meaning new varieties must be cheaper and easier to grow to keep their production profitable. Plant architecture (the way the strawberry plant grows), including how many leaves the plant produces, how the leaves are positioned and how the fruit and flowers are displayed, is critical for profitable production. Plant architecture has important effects on how many berries are produced and how sweet those berries are. It also affects how easily plants will get diseased or infested with pests (the denser the canopy, the worse), and it affects how easily pickers can access the fruit, with very bushy plants making picking berries much slower. It has been estimated that plants with well-balanced architecture could reduce production costs by more than 10%, making production significantly more profitable and saving an estimated £20 million across the whole of the UK every year. Plant breeders have therefore tried to breed new varieties with good plant architecture, but the process is difficult because the traits are complex. This project will aim to develop molecular markers to help breed new strawberry varieties. It will use cutting edge machine-learning technologies to capture data on plant architecture and use this, along with information about the DNA of the strawberry plants to develop tools to breed strawberries with better plant architecture in a classical way (without the use of GM technology). The project outcomes will lead to the development of superior, more sustainable strawberry varieties for the UK that will keep the growers profitable.